Hampshire Chamber

"We believe that the IASME Consortium and their accreditation scheme is best for the Chamber. We will be selecting both an IASME Gold Audited and Cyber Essentials Plus Assessor company; as our research of the market has shown that they will give us the best advice.

"